Electrical Weeding Solution for Arable Agriculture

Controlling weeds important to increase yields. Herbicides under pressure from resistance, regulation, and litigation. New awareness that conventional farming is unsustainable and regenerative farming required for healthy soils to secure food production and capture carbon.

Project will create prototype that kills weeds in top fruit orchards and vineyards to allow conventional growers to remove dependency on herbicides and provide an effective and efficient weed control tool without damaging soil structure and beneficials.